MSVI - supervised autonomous pedestrian navigation: Feasibility study to integrate a smartphone for computational offloading and UX optimisation

Theia is an orientation and mobility device for people with visual impairments. BBC Science Focus Magazine named it as the number one invention that will shape the future (2020). Anthony Camu, Theia's inventor, is an awardee of the Innovate UK Young Innovator cohort from the Year 2021/22\.

Think of it as a guide dog helping Visually Impaired users to navigate. Our patent pending device scans the ground and generates a 3D map of the user's environment. It then uses forces to guide user's hands - similar to a guide dog pulling on its leash.

We have already developed a prototype of our product and tested it extensively with users in Alpha and Beta phases. It is able to successfully support VI people in identifying obstacles and navigating safely.

This is potentially good news for the 350,000 blind and partially sighted people in the UK and approximately 300 million worldwide. In the UK, 95% of blind and partially sighted people have collided with an obstacle in their neighbourhood within a three-month period with a third suffering injuries (RNIB, 2017).

The most effective support is a guide dog, but there simply are not enough of them. Only 1 in 72 eligible VI people receive a guide dog, leaving a large proportion of VI's requiring alternative support and guidance.

That is where Theia can help! We're developing a device that does many of the jobs a guide dog does. However, to make our product more effective and get our product to market sooner, a new R&D project is required to research different hardware configurations to reduce device cost, size, weight and power requirements, to lead to a more user-centric and scalable product.